Trauma Work/eLearning

'It's amazing, your course completely transformed the way I work.' This is just one of the scores of reviews for Jo Healey's Trauma Reporting training.

The response was so overwhelming it led her to write Trauma Reporting, A Journalist's Guide to Covering Sensitive Stories. She's now trained thousands of media staff, broadcasters and filmmakers worldwide in how best to work with victims and survivors - teams from the UK, to the US to Ukraine.

She's lectured at Oxford, London, Boston and Princeton Universities and addressed the UN in Bangkok and the WHO in Geneva about her work.

And now, thanks to an Innovate UK grant, Jo's training will soon be accessible as innovative eLearning. "_The training is in such demand, I can't meet all of the requests. It can also be hard for broadcasters to schedule training for staff who are operational. Our innovation will resolve this."_

A journalist for thirty years, largely with BBC TV, Jo is no stranger to people's distress. _"I have covered hundreds of people's highly sensitive stories. I have been into the homes and lives of people whose emotions were shattered, their experiences so dreadful, they were making the news. It struck me that we really ought to know what we are doing when working with these people."_

Ten years ago, Jo founded her ground-breaking Trauma Reporting training, "_The response has mind-blowing. They love that they now know what to do, what to say and how to be. It also makes their work much more effective. I can now expand and reach many more people regionally and globally, teaching good practice through new eLearning."_

At the heart of it are the survivors who have shared their tough life experiences and who support Jo's innovation.

Jo believes all creative professionals, who have to have sensitive conversations, should be informed with good evidence-based practice. "_Many survivors have generously shared with me what helps and what harms when doing these interviews. Their testimony is powerful for media teams to hear. The journalists need support too, when being exposed to people's distress."_